Ooho - A sustainable, biodegradable, plastic-alternative membrane for packaging liquids

The aim of the company is to develop the world’s first truly biodegradable water ‘bottle’ that can be produced on a commercial scale. This project focusses on the development of a stronger, higher capacity Ooho membrane with a longer shelf-life than the current prototype, designing an automated production process and researching the ability to create a double layered membrane. The project builds upon the innovative alginate membrane work we have completed in the lab and Ooho sphere design that we have successful demonstrated in 2016